'Going Into Another World and Coming Back With Gifts' Performing Arts Centre Stage in Disarmament Demobilisation and Reintegration

'Going Into Another World and Coming Back With Gifts' Performing Arts Centre Stage in Disarmament Demobilisation and Reintegration